Reconstructing 30 million years of past climate change (CENTA 2024-OU2)

Climate is a critical driver for the evolution and extinction of species, and existing patterns of
terrestrial biodiversity can only be fully explained through the effects of climate variations reaching
back tens of millions of years. Over the last 30 million years, a principal driving factor for such
change has been the evolution of the Earth's crust, including the rise of the Himalayan-Tibetan and
Andes ranges, the slow drift of continents and the opening and closing of ocean gateways between
them. Superimposed on these tectonically induced variations are climatic oscillations on timescales
of tens to hundreds of millennia driven by cyclical changes in the shape of the Earth's orbit and the
resulting growth and decay of the great polar ice caps and ice sheets. On even shorter, decadal to
millennial timescales, nonlinear feedbacks internal to the ocean-climate dynamical system can
sometimes drive almost equally large variations. At all timescales, the carbon cycle feeds back on
these changes, sometimes amplifying and sometimes attenuating the variability by driving changes
in atmospheric CO2.
We know a great deal about past temporal variations in climate from ocean and lake sediment
cores, but the spatial variations in climate, from tropical rainforests to arid deserts and mountain
and polar ice, are comparably dramatic, and these changes can only be fully described and explained
by computer models of the Earth system. Unfortunately, the huge complexity of the system means
that projecting and analysing changes over the multi-million year timescales important for species
evolution with the spatial detail required to assess the suitability of local habitats that drives that
evolution, is effectively impossible using conventional modelling techniques.
This project will build on recently developed techniques that combine conventional Earth system
model simulation with a range of spatio-temporal statistical simulation approaches (Holden et al.
2019, Thomson et al. 2021) to produce integrated reconstructions of Earth's climate change and
decadal to millennial variability reaching back tens of millions of years, with the spatial resolution
required to understand the effects on biodiversity evolution